Between the Cameroons and Calabars, Coastal Transformations Across the Bight of Biafra 1680-1820

Building upon the work of Behrendt, Latham, Lovejoy, Northrup and Sparks; I intend to write a socio-cultural history
which explores transformations within the Bight of Biafra during the long eighteenth-century. My thesis will examine
creolisation as a twofold process in order to achieve the following objectives. Firstly, the integration of long marginalised
perspectives back into the corpus of Trans-Atlantic historiography. Secondly, illumination of the importance of ritual
transformations to the creation and maintenance of complex trading diasporas, with emphasis on the roles played by
African women in such transformations. Lastly, an investigation into the broader implications of internal and external
creolisation, including questions of sexual entanglements between Africans and Europeans -and how such interactions
influenced internal gender relations. Here I will also examine the implications of creolisation for ritual syncretism
-suggesting the possibility of bringing forward the temporal parameters for Christianised proselytisation- and for linking
pottery production and other artistic manufacturing to the development of a robust, nineteenth century literary culture.
Overall, I aim to synthesise understanding of regional developments across the Bight of Biafra as a whole, in order to
transcend artificially imposed geographical boundaries. In doing so, I intend to insert the trading diasporas ranging from
Bonny to the Cameroons into a broader Pan-Atlantic context.